IP Strategy and freedom to operate search for the Biogas Upgrade system

RE Hydrogen has developed an innovative 50% more efficient and 70% lower cost biogas upgrade and compression technology, which has attracted commercial interest from major industrial players such as leading gas supply companies, oil majors etc. RE Hydrogen has filed 7 international patents on this technology.In March 2012 RE Hydrogen was selected as one of the 16 innovative cleantech start-up companies by the UK Trade and Investment and the Technology Strategy Board (UK Govt). These 16 companies then went to the USA under the "Clean and Cool Mission" to explore into the USA market. Following this event RE Hydrogen is working with various end use customers.